Reducing reliance on ionophores: Eimeria population biology and impact on selection for antimicrobial resistance

More than 280 tonnes of antimicrobial drugs (ionophores, commonly not classified as antibiotics) are used in UK poultry production every year, primarily to control parasites such as Eimeria. The global use of ionophores is unclear, but is likely to exceed 16,000 tonnes per annum. Public and legislative pressure is calling for reduced ionophore use, but the emergence of three new Eimeria species that can escape current vaccines and reduce economic performance risk prolonged use. Ionophores can also control bacteria such as Clostridium perfringens and the disease necrotic enteritis, but have been associated with selection for transferable elements that facilitate ionophore resistance in Enterococcus faecalis and Enterococcus faecium, and co-occurrence with genes that confer resistance to erythromycin, tetracycline and ampicillin. Enterococcus are bacteria that infect chickens but can also cause disease in humans - the spread of antimicrobial resistance genes (ARGs) could undermine animal as well as human health. Here, we aim to understand Eimeria population biology, including emergence of new types and the consequences of cross-fertilisation (hybridisation), interactions with the host, intestinal populations of bacteria and ionophore or vaccine selection. In parallel, we will use the same chickens and samples to define the consequences of ionophore use in commercial poultry populations on the occurrence of ARGs that could flow into food chains and the environment. Combined, this project offers a holistic approach to understand Eimeria population biology and the consequences of ionophore use as essential steps towards reducing reliance on ionophores in chicken production.

Technical abstract
Eimeria pose a serious threat to chicken health and performance, while the ionophore drugs commonly used to control them may select for multi-drug resistance in enteric microbiomes and bacterial zoonotic pathogens. Live anticoccidial vaccines are increasingly being used as alternatives to ionophores, but three new Eimeria species have been described and found to escape immunity induced by current anticoccidial vaccines. The emergence of these new species is likely to prolong demand for drugs to control coccidiosis and delay introduction of subunit vaccines should they become available. Here, we aim to develop metagenomics protocols to improve understanding of Eimeria evolution and diversity to prevent anticoccidial vaccine failure. Using third generation sequencing technologies we will improve genome resources for Eimeria that infect chickens as a resource for Eimeria metagenomics. Once established, we will use a mix of next and third generation sequencing to characterise experimental mixes of Eimeria (validation) and then populations collected from experimental studies and the field before, during and after introduction of new vaccination or ionophore prophylaxis. Sequences will be used to re-construct eimerian genomes as for bacterial populations (metagenome assembled genomes - MAGs). In parallel we will collect intestinal, faecal and environmental samples from chickens reared in India and the UK under a range of ionophore systems for detailed whole shotgun metagenomic sequencing to define bacterial enterotypes and the carriage of antimicrobial resistance genes (ARGs) and plasmids. The work will be supplemented with studies in chickens raised under controlled conditions with exposure to none or one of three ionophore drugs. Comparison with host genotypes determined by low-pass whole genome sequences and epidemiological assessment of questionnaire metadata we will be used to inform recommendations on the relevance of ionophore use in poultry to selection for ARGs.